UK Incubator and Accelerator Network (IAN) Directory

**UK National Database of Startup Incubators and Accelerators Will Help Entrepreneurs and**

**Government**

Innovate UK, the UK's national innovation agency, has partnered with Centre for Entrepreneurs to

develop an exciting new database of startup incubators and accelerators that will be of practical use

to anyone looking to start a business by providing a free, online, directory of current support

programmes and providers.

Centre for Entrepreneurs is a leading UK charity that researches the UK's entrepreneurial ecosystem

and develops ideas to help it develop. This new project builds on previous work, including Incubation

Nation, the largest ever survey of the UK's startup incubators and accelerators, published in 2022\. At

the time, Centre for Entrepreneurs identified over 800 programmes -- double the number seen five

years earlier.

The new directory will be searchable by location, stage of business and industry focus as details will

show the services available. It will go live in Spring 2026\.

The database will also be of use to investors, policymakers and researchers looking to understand

what support capacity exists across the country.

This exciting new project will look at the trends in the market for this kind of startup support and

identify strengths and weaknesses in the UK. The new report will be published in 2026 and will

outline trends such as the rise of venture-builders, regional variations in support and funding models

-- all of which have changed significantly since the last report.

The project is starting with a series of workshops to ensure that the directory is as useful as possible.